Field Validation of Soil Monitor Units Leading to Full Production and Sales

BACKGROUND

The soil conditions underground are often very different from the surface due to multiple soil types and recent weather conditions. If you are trying to make important decisions regarding flood prediction or how to maximise farming operations, just knowing what's on the surface is not enough.

Until now, soil sensors were expensive and they required wired power and connectivity, which doesn't work very well when the data you need is located in a remote field or valley. As a result, there are very few units in the field providing real time status on the local conditions, and farming and flood prediction is based on scant data.

The Dales Land Net Soil Monitor sits 50cm into the ground, and provides real time readings of soil moisture and temperature every 30 minutes, using IoT network connectivity. The unit provides soil moisture data from 4 separate zones, and 6 soil temperature readings from 6 different depths.

Dales Land Net is manufacturing the unit in low volumes and is currently in field tests with a range of researchers in agriculture and flood prediction along with farm technology suppliers.

THIS PROJECT

Grant funding is sought to undertake extensive validation of the data produced by the unit, followed by efforts to customise the presentation of the data to meet the differing needs of farming and flood prediction.

The validation of the data and the customising of it will form the foundation of our go to market strategy, providing potential customers with the assurance that the Dales Land Net Soil Monitor will facilitate accurate decision making for farming and flood prediction.